Neocortical Feedback Supporting Familiarity

Even after much scientific progress, we still do not understand changes that occur in the brain as we learn and remember. These processes are critical for well-being and survival as they enable us to acquire skill and to understand causal relationships through reward and punishment. A crucial but often overlooked form of learning is known as habituation. This form of learning diminishes our response to inconsequential stimuli, which enables us to dedicate our energy and attention to events that signify reward or punishment. It also allows us to detect novelty, which may be a harbinger of future reward or punishment. One can only imagine the difficulties posed for cognition when burdened with an inability to selectively attend to meaningful stimuli, events or people because of failures of habituation or novelty detection.

Habituation is not well understood and studying it may be important for a few reasons: First, it results from changes that occur in the brain close to where sensation first occurs, so information stored through learning is not highly processed and can be monitored in regions of the brain that are easy to access. Habituation, therefore, promises to be relatively easy to understand but may, nevertheless, provide general insight into learning. Second, it is as important to a mouse as it is to a human, enabling us to use an amazing array of genetic tools in mice to understand the biological basis of a phenomenon that is relevant to all species, including ourselves. Third, behaviour can be used to measure habituation easily and reliably in animals whose head is stabilised, greatly aiding methods to observe the events in the brain. Fourth, habituation does not require elaborate training, simplifying experiments to test supporting mechanisms. Fifth, habituation provides a foundation for more complex cognitive processes. Deficits in habituation, which are commonly observed in psychiatric disorders, may therefore contribute to more widespread dysfunction.

We have identified a form of habituation that occurs in mice as they repeatedly view the same visual stimulus. We have shown that changes required for this learning occur in a region of the brain known as primary visual cortex, which is part of a uniquely mammalian, six-layered part of the brain known as the cerebral neocortex. Primary visual cortex is the first region of neocortex to receive visual input and it has historically been regarded as a relatively unchanging detector of simple visual stimuli, which may relay information to more modifiable areas of the brain, where complex memories of objects are formed. It is now clear, however, that primary visual cortex can undergo just the same sorts of changes as these other regions to store simple memories in adult animals. Because primary visual cortex contains all the molecular and circuit elements that the rest of neocortex contains, conclusions about events that occur here are likely to provide general insight into neocortical function.

In this grant proposal, we will take full advantage of genetic tools that are available in mice to target two important sets of nerve cells in neocortex that have unique genetic signatures. We hypothesise that these cell populations contribute to habituation and novelty detection: Our previously published work shows that a subpopulation of nerve cells, called fast-spiking inhibitory neurons, play a critical role in a mouse's ability to discriminate familiar from novel stimuli and we hypothesize that their activity levels determine whether an animal responds to a stimulus or not. A second set of nerve cells, known as layer six feedback neurons, are uniquely situated to provide feedback to these fast spiking inhibitory neurons and our unpublished findings indicate that they provide critical feedback in habituation and novelty detection. We hypothesize that these cells serve to compare incoming visual information with memory of familiar stimuli to determine novelty.

Technical abstract
Habituation filters stimuli that occur without consequence, preserving energy and attention for stimuli that reward or punish, or which are novel. We will study these processes in the visual system of head-fixed mice, enabling constraint of stimulus properties. We have shown that, as behavioural responses to visual stimuli undergo long-term habituation, highly stimulus-selective potentiation of neural activity occurs in primary visual cortex (V1), layer 4, the layer that first receives visual information relayed via the thalamus. We have published two other critical observations: First, the activity of parvalbumin-expressing (PV+) inhibitory neurons within V1 is necessary for novelty detection after habituation and, second, that NMDA receptors (NMDAR) within V1 are critical for both long-term habituation and accompanying cortical potentiation. Using Cre recombinase technology, we have now selectively ablated NMDAR only in layer 4 neurons. However, both plasticity and habituation remained unaffected, indicating that events in layer 4 report plasticity occurring elsewhere in V1. To our surprise, cortical potentiation was prevented when we ablated NMDAR in layer 6 Neurotensin receptor 1-expressing (Ntsr1+) neurons, which provide feedback to layer 4 via several routes, including pronounced innervation of layer 4 PV+ neurons. In this grant, we will first record how layer 6 neurons are modified by habituation and novelty detection, using electrophysiology. Second, we will determine whether Ntsr1+ neurons are required for learning or memory processes using chemo-genetics to inactivate these neurons either during habituation or during novelty detection. Third, we will use opto-genetics to stimulate Ntsr1+ neurons to test whether we can enhance novelty detection. Finally, we will inactivate PV+ neurons in V1 while also stimulating Ntsr1+ neurons, thereby testing whether PV+ neurons are a critical intermediary for Ntsr1+ neurons to impact habituation or novelty detection.

Potential impact
Having recently returned to the UK, after time in the US, I have been awarded a permanent lectureship at a world-class institution, King's College London (KCL), based on my future potential to deliver high-impact research. Success in achieving that goal requires UK investment, of which this grant would be a major contribution. The results of this grant will lead to further funding from international sources, benefitting the UK economy. The post-doctoral scientist whose salary is supported will benefit hugely by receiving an excellent training in core techniques including electrophysiology, behavioural assessment and histology, as well as more cutting-edge approaches such as opto- and chemo-genetics, and skills such as project management, data analysis, and presentation. The research described in this proposal is important and it has the potential to deliver high impact publications, which will serve as a springboard to independence for this post-doc. The training of PhD students in my laboratory will also be greatly enhanced by this research, making available a range of research techniques to increase research output. I also provide research-led teaching for students at KCL, so this next generation of scientists will benefit from our unique research.

My laboratory is a major component of a new collaborative endeavour at KCL to interrogate the brain using electrophysiology and opto-genetics, to complement the world-class developmental neurobiology and clinical neuroscience already here. Recent recruits to KCL reflect the commitment to this new direction and resources have been made available to promote the aim. Funding will be necessary to ensure its success and support for the research described here is therefore likely to have a wide-ranging positive impact at KCL, which will be beneficial for the BBSRC and UK neuroscience.

Although this grant will not support translational research, it will provide general insight into learning and memory, faculties that decline with age. Our work has the potential to aid in the strategic aim to improve quality of life in the elderly, for through understanding the basis of normal learning and memory we may gain critical insight into deficits that arise through age. Evidence also suggests that novelty enhances plasticity, and our work will shed light on the effect of novelty on the brain, which may have therapeutic implications. Any insight may improve treatment and benefit the UK economy, which is severely burdened by costs required to deliver healthcare and welfare to our ageing population.

Our research also has the potential to introduce new core assays of learning that allow direct observation of underlying plasticity, are relatively high throughput and accommodate longitudinal designs ideal for the testing drugs. We also aim to gain a deep understanding of the cellular and circuit events that give rise to behavioural and electro-encephalogram (EEG) signatures that could also be recorded non-invasively in humans, potentially introducing new biomarkers of known biological events that could be of interest for use in clinical trials in the future. Therefore, UK industry may reap long-term rewards from our work.

Gaining a deep understanding of novelty is also likely to influence education. The constant availability of novel stimuli to young people, thanks to the internet, contrasts with previous generations. This feature of modern life has potential benefits for education as information is constantly available and can be integrated with related subject matter, but it also poses challenges because novelty provides a constant source of distraction that hampers deep learning. This grant will contribute to our long-term goal to understand how novelty impacts the brain, which is important because novelty primes future plasticity, which may have beneficial effects for education, but it also detracts from on-going plasticity. Thus, it is a double-edged sword that we must controlled.